Investigating beta cell heterogeneity in the context of type 2 diabetes

Type 2 diabetes (T2D) currently affects ~10% of the UK adult population and is one of the foremost health challenges currently facing society. This syndrome can be described as a failure of the pancreatic beta cell mass to secrete sufficient insulin to counteract elevated blood glucose levels. It is largely believed that all beta cells are the same. However, recent studies by us and others have shown that beta cells in fact comprise discrete subpopulations, some of which contribute more to T2D than others. The aim of the present project is to identify these beta cells, with the hope of developing new, more targeted therapies to restore insulin release during T2D. To allow this, state-of-the-art imaging approaches, including multiphoton microscopy, will be combined with mouse genetics and optogenetics to explore how subtle variations in the beta cell 'barcode' may predispose to T2D both in vitro and in vivo. The present project presents an excellent opportunity to perform research at the cutting edge of endocrinology in a supportive and nurturing environment. The PhD student will join a vibrant, dynamic and internationally-recognised team, with close collaborators in France, Germany and the USA.